Innovative New Pasta Concept

"Upstart Capital Ventures Limited is currently developing an innovative new pasta product for the UK market.

The Innovate Grant will be used to take the idea from concept to product development stage with the support of a professional development chef."